Exploiting invisible cues for robot navigation in complex natural environments

Outdoor navigation in natural environments remains a challenge for robotics. Recent breakthroughs in robot navigation have been dependent on specific sensor technologies, such as laser depth sensors and GPS, and advanced image processing. The ability of animals such as ants to navigate effectively without such power- and computation- hungry systems are a proof of principle that alternative cheaper approaches are viable. Ants also have specialised sensing, with a peripheral visual system that has evolved to be sensitive to crucial cues for navigation. Specifically, they make use of non-visible (to humans) light cues in the form of ultraviolet (UV) and polarised light detection. UV detection allows the important signal of the horizon shape against the sky to be easily distinguished. Polarised light detection provides an external compass cue of heading relative to the sun direction, even when only a small portion of the sky is visible.
We propose to build a sensory system that gathers the full range of light cues available to the ant, in its natural ecological situation, and to analyse the information contained in this signal. We will also analyse how the specific sensor layout (ommatidia array), peripheral receptor characteristics, and the motor behaviour of the ant may contribute to extracting salient information. The data will form a test-bed for comparison of algorithmic and neural models of the processing that underlies the navigation capabilities of the ant. To date, these cues have been considered separately but we believe the navigational success of this system depends on the specific combination. For example, the directional information in the polarised sky may form an important part of visual memories; and UV information may contribute to disambiguation of the polarisation pattern and the robustness of this information under different cloud conditions.
There has been a substantial increase in the last few years in research into insect neural pathways involved in processing these cues which has yet to be exploited in robot models. In particular there has been breakthrough work on the central brain mechanisms involved in decoding polarised light to obtain heading direction. There is also a rapidly increasing understanding of the circuits involved in learning, a key component of navigation capabilities.
A key aspect of our method, in comparison to many bio-inspired projects, is that we do not propose to start by designing and manufacturing a sensor as similar as possible to the ant eye. Rather, we consider it essential to first understand what aspects of the eye are actually key to support navigation, and what variation from the exact biological design will conserve the desirable properties while simplifying the manufacture. The final outcome of this research will be a detailed design for a small scale and low power vision system for outdoor navigation. We hypothesis that we can leverage the miniaturisation of CCD cameras (which are normally sensitive to the upper range of UV, but have filters applied to remove it) to compose an omnidirectional compound eye where the filter characteristics of each ommatidia are appropriately tuned for wavelength or polarisation plane, in imitation of the ant eye. Beyond the direct application to robot navigation in natural environments, in tasks such as agriculture, search and rescue, and environmental clean-up, such a design has potential to be developed for other applications, including mobile devices, inspection and surveillance.

Potential impact
UK and European governments have highlighted the robot industry as a key research and growth sector. Currently the market is still dominated by industrial robots confined to factories. Robotic cars have recently shown that mobile autonomy outdoors is possible yet are reliant on energy and computationally expensive sensing (e.g. 3D laser scanners). Development of a novel low-cost sensor for robot navigation is immediately applicable to this emerging market. Mid-term applications for the system include self-guided systems; robots in agriculture; exploration; environmental monitoring and clean-up operations. We also predict there will be potential applications other than robotics for miniaturised, omnidirectional UV and polarisation sensing.

The outcome of this proposal will be a prototype system with a design for manufacture, and patenting possibilities. We will fully investigate the options for commercialisation either through a university spin out or a licencing agreement with industrial partners. Primary market research shall be conducted by attending targeted industrial events at which companies likely to be interested in autonomous navigation (e.g. specialist robot developers, automotive manufacturers, defence contractors) are in attendance. Looking beyond the specific device we propose to develop here, we also hope to demonstrate to industry the real benefit of exploiting natural solutions for specialised sensing problems, to increase direct investment in future research in biomimetics through industrial-academic partnerships. The work undertaken here will provide training and experience in commercialisation to the junior project participants and may ultimately contribute to continued expansion and employment opportunities in this area.

The key industries where we expect impact are areas of social importance and the approach can contribute in the long term to environmental sustainability, safety and energy reduction goals. In contrast to the conventional public image of robotics as aiming for human-like machines, the research is premised on building small cheap devices that may make a big difference. We look to involve the public and stakeholders in this emerging technology through a series of science communication activities, as detailed in the Pathways to Impact.